Data management and access to resources

Technical abstract
A particular problem in tropical countries is that crop diversity limits the ability to transfer and utilise information. By exploiting our world-leading expertise in phenotype informatics, we will create data resources and tools to allow researchers in DAC-listed countries to extract, integrate and share knowledge to accelerate plant improvement and increase reliability and productivity